High Speed (400Mbps) Broadband over existing Copper

Proof of Concept trials have shown that it is feasible to deliver up to 400 Mbps over standard
copper telephone wires by reconfiguring the architecture into DSL Rings®, the first major
change to the copper telephone network since it's introduction over 130 years ago. This
application is for a Prototype Development grant of £250,000 towards the £686,870 cost of a
15 month project to develop our technology to the point where it is ready for deployment, i.e.
it has been tested in potential customers' laboratories.
There will be two variations, one suitable for rural networks where BT Research Laboratories
will do the pre-deployment tests, the other for urban networks where the tester will be a cable
company who uses a "Siamese" cable network.
We believe our technology offers the only viable solution that will enable communications
companies to meet the government's target of both "super connected" cities and high speed
broadband to all, including rural (primarily BT), by the end of 2015 .
Our customers will be the telcos that own the copper telephone lines and who are concerned
with the high cost of replacing them with optical fibre, a cost that they are unable to recover
when the customer take-up rate is low or the distances long.
Our initial UK customer is expected to be a cable company whose network passes 12 million
homes. We are also working with BT to have regulations changed to allow them to roll out
DSL Rings technology as “high-speed” broadband to subscribers in rural communities at a
fraction of the cost of fibre -based alternatives.
It is likely our rural version will be commercialised first in Poland where we have a customer
ready and waiting to carry out field trials once we have completed this project. ‘Enabling’
50% of the rural exchanges in Poland with DSL Rings will generate a total export stream of
potentially £250 million. The grant will also allow us to formalise a relationship with a UK
manufacturer for the hardware components needed.